SAFEBALL

Development of Electronic Stabiliser - for use with trailers. Applications numerous, caravans, construction, agricultural etc. Road safety device. To erradicate swaying and overtaking motions without driver intervention.